Counter-histories of Queer-feminist Live Art: A Transversal Cartography

This research will provide a contemporary analysis of artists and collectives whose lives and practices havebeen informed by queer and feminist politics, aesthetics and ethics. Departing from post-2000s artisticmanifestations, I will lay out the case for what I will argue is 'queer-feminist' live art by employing atransversal approach to the art historical canon.With this research I aim to map and connect, transnationally and cross-generationally, a queer-feminist liveart network which cannot be gathered under one single 'movement' or pre-established historical factors. Iwill argue that notions of queer and feminism shift and transform both aesthetically and politicallyaccording to the context, geography and period to create alliances and hybridisations with specific counter-cultures and publics.